Hands free and fully PPE compatible communicator for clinicians in infection control settings

Mobilus is an early stage, investor backed, past Innovate UK grant recipient. Due to Covid-19 investor confidence has dissolved. This grant enables the business to be resilient and respond to this pressing opportunity.
Mobilus is an innovative company that has developed a hand and ear free “intelligent walkie talkie” that is intended for use by staff in restrictive environments (construction & heavy industry setting). The vital innovation in this approach is to avoid the need to access the ear and mouth by using bone conduction technology to capture and record audio signals. In practice the Mobilus device is based on sensors that are in contact with the skull just behind the ear. The major benefit of this approach is that users can have a normal conversation, with a remote person, while wearing personal protective equipment such as ear defenders and face masks.

Mobilus has also developed novel software to support team communication, the Mobilus platform enables the teams to have a voice based “whatsapp” style feature. i.e. users can be included in pre configured “voice teams” such that a person's voice is broadcast to different teams to reflect working structure. E.g. Team A: immediate colleagues, Team B: crane operator etc...

Mobilus has been contacted by doctors that face significant communication challenges due to the Covid-19 pandemic. Strict infection control procedures (restricted room access, constant use of PPE) has a serious negative impact on team communication. They have asked Mobilus to develop a communications product for the clinic.

The current Mobilus product has been developed to clip onto industrial hard hats and industrial users. Mobilus is seeking to conduct an urgent programme of R&D (i.e. this project) to develop and new clinical PPE compatible communicator that is compatible with:
? Common clinically used visors, masks and respirators
? Clinical user needs, i.e. the software is suitable for use by doctors and has an interface and features that are suited to the hospital environment.

The scope of the project will also include extensive beta testing of prototypes in clincal environments as well as design for manufacture (DFM) to expedite the route to market.